Market Redefining Public Address System

With the support of an Innovate UK Smart Grant, Blackstar aims to research technology relating to an innovative Public Address (PA) System.

The technology will make it quick and simple for musicians to achieve a professional live sound. This technology will include:

1. A unique and intuitive User Interface (UI).
2. Unique sound-shaping features.
3. Intelligent connectivity to make set-up easy.
4. Musical sound reproduction.

The technology will be realised in a physical format that is ergonomically designed and portable - to be usable in the maximum number of environments (pubs, clubs, schools, exhibitions etc.).

The global Musical Instrument market-related PA market is worth (£1,400M).